Improving trustworthiness in segmentation of stroke, White Matter Hyperintensities, abnormalities in brain MRI and related medical imaging domains

Recent advances in AI systems have yielded state of the art performance in a number of medical imaging domains. This project specifically examines the taskof segmentation of lesions such as White Matter Hyperintensities, Stroke and inflammation abnormalities in Fluid Attenuated Inversion Recovery (FLAIR) and T1-weighted Magnetic resonance imaging (MRI). Introduction of such AI systems in clinical practice however has a number of challenges beyond the predictive accuracy of a model. Ethical and Legislative issues around the safety and trustworthiness of AI systems prevent use in clinical settings. These requirements are underpinned a numerous technical properties, of which a core issue is Domain Generalization (DG). DG seeks to ensure that models continue to behave as expected as the data on which the model is tasked with analysing changes. Specifically, changes in scanning technologies and patient demographics can easily degrade model performance and potentially lead to unsafe outcomes. However, examining the generalization performance of DG strategies requires careful experimental design and testing frameworks, which are specifically lacking in the medical imaging domain. This project will therefore seek to not just develop strategies to ensure strong generalization performance on brain MRI data, but provide a broader medical imaging generalization testing framework for evaluating future work.